Who cares?: The material heritage of British missions in Africa and the Pacific, and its future

Britain was one of the most significant sources of missionaries to Africa and the Pacific during the nineteenth and twentieth centuries. While histories of missionary activity are matters of ongoing importance in these now strongly Christian parts of the world, attitudes to Christianity in Britain, and its history of missionary activity are increasingly ambivalent. However, a great deal of material heritage associated with early missionary encounters remains in Britain, where it is widely neglected. This material includes:

* items collected as evidence of pre-Christian religious practices, many of which are now regarded as rare and major works of art
* gifts received by missionaries from local people
* the personal possessions and portraits of famous missionaries
* relics of the ships used by missionaries to reach their destinations
* material, such as collecting boxes, that were used to appeal to supporters in Britain

This project aims to create a conversation between academics, museum curators and representatives of missionary societies, as well as heritage organizations in Africa and the Pacific to establish who cares about this heritage in the present, and who should care for it in the future.

Three workshops will be held during 2012 at the National Museum of Scotland, the Pitt Rivers Museum in Oxford, and the Sainsbury Centre for Visual Arts in Norwich. The project is a partnership between researchers at these three organizations, as well as the Museum Ethnographers Group, a charity that exists to 'Make connections through world collections'. As a recognized 'Subject-Specialist Network' in the museum's sector, the Museum Ethnographers Group will use its connections to influence museum practice in relation to the cataloging, conservation and exhibition of collections of missionary material.

Each of the workshops will include a presentation by an international academic researcher, as well as by knowledgeable museum curators and missionary organisations about their experiences of working with missionary material. These presentations will be the starting points for a series of structured conversations about the future of collections of missionary material in Britain, and the best ways of making them available for study by international researchers, as well as those in Britain and overseas for whom they have a significant value as items of heritage.

The National Museum of Scotland will be opening an exhibition on the life and legacy of the famous missionary David Livingstone towards the end of this project, organized in collaboration with colleagues from Museums of Malawi in Africa. We expect the opening of this exhibition to be an important moment when the conversations that begin during these workshops can receive a more public airing in the media.

Potential impact
Both the Principal Investigator and the Co-Investigator have experience of working on projects that have achieved a considerable range of impacts. With experience in academic research as well as curatorial practice, we are keenly aware of the potential of the insights and perspectives developed during research to benefit practitioners in a range of sectors. The workshops and outcomes will be of direct benefit to a range of researchers in mission studies, museum studies and Pacific and African studies, notably art historians, historians, anthropologists, archaeologists, and museum curators.

By working in partnership with the Museum Ethnographers Group (MEG) we will engage with those with curatorial responsibility for missionary collections in a range of UK institutions, from national and university museums, to local authority and small independent museums. We will assist them to make effective use of these collections, which should generate new research and exhibitions with the potential to generate significant economic impact in a range of locales.

By including policy makers from British and international bodies we hope to draw attention to the significance of missionary heritage as a unique resource in Britain, the presence of which deserves to be supported. Failure to recognise the potential significance of such material allowed the disposal of the George Brown collection in 1985, because it was not understood as a significant part of British heritage, and its acquisition by the National Museum of Ethnology in Japan.

By engaging with and involving representatives of missionary societies with ongoing responsibilities for the stewardship of material heritage that has accumulated during their long histories, we hope to provide significant assistance to administrative officers in the development of effective policies for the management of these resources, so that they can be effectively curated and made effective use of. By involving representatives of heritage organisations in Africa and the Pacific, we hope to develop international bonds of collaboration and share expertise with colleagues working in these parts of the world.

We also plan to engage the wider public through targeted media engagements, timed to coincide with the opening of the David Livingstone exhibition in Edinburgh. We hope to initiate a wider conversation about the significance of the material heritage of British missions for British, diasporic and overseas communities.

As well as short-term impacts generated during the project, the range of planned engagements has the potential to generate a significant economic impact over the medium to longer term by drawing attention to the unique and significant potential of an under-appreciated and under-utilised resource in the United Kingdom and by generating a range of new activity around this.

We expect to increase the effectiveness of museums as public services through the ways in which they document, conserve and display collections. We also hope to influence the activity of heritage policy bodies, and assist them in the appropriate targeting of resources, by recognising the various constituencies with a stake in Britain's missionary heritage.

By engaging the wider public in a conversation about the historic significance of the missionary endeavour, and its material heritage in Britain, we hope to contribute to the mutual understanding of different groups of people within Britain, as well as a better appreciation of Britain's historic role in shaping the modern world.